Development of a Low Cost Metal 3D Printer

We have experimented with a brand new technique to 3D print metal parts. We are seeking funding to develop a working prototype with the final aim of taking the technique to market. Current 3D printers that produce metal parts retail from £100k upwards. With this new technique, we could produce a machine that could retail for significantly less making the technology accessible to a wider market.